C-HUD (Compact and lightweight head up display)

Evaluation of a new design concept for a compact lightweight head up display.
The proposed design will significantly reduce the number of optical elements by using advanced freeform optics combined with a high efficiency image source. Micro structured and GRIN elements may be included in the study.